Managing and Trading Batteries as Assets

EMB Power, in collaboration with Keele University and industry stakeholders, is leading a project to develop a large lithium battery asset management and trading platform to address the clean energy and road-to-zero carbon emissions agenda, by providing deeper understanding of the physical condition and value of lithium batteries throughout their life. The toolset will support: * Effective lifecycle decisions * Assessment of environmental sustainability factors * Optimisation of return on investment Technological battery development will improve kWh cost, number of cycles, safety, volumetric and gravimetric energy and power density, impacting favourably on effectiveness, environmental considerations and return on investment. However these all increase complexity for asset evaluation. The system will exploit AI "big-data" technology to provide real-time information to support decisions on how to maintain and deploy assets at each stage of a battery's lifecycle. The innovative, algorithm driven approach has already been validated: * Two patents are pending, proceeding to grant with no major Prior Art or Freedom to Operate challenges yet identified * Extensive customer/influencer dialogue indicates no market solutions of similar utility are available/planned * Academic research with Keele and Warwick University validates the novel nature of the approach EMB Power benefits from its founder's extensive experience and connections in automotive electronics engineering in OEM and other organisations throughout the battery lifecycle. Phase 1 is addressing a feasibility study, consequent specification of system requirements to form the basis for a Phase 2 development of prototype applications, initially to support exploitation of commercial opportunities in improving business and industry efficiency for a wide range of stakeholders including: battery manufacturers, land, marine and aviation vehicle manufacturers, insurers, vehicle dismantling, battery remanufacture, vehicle rental and used vehicle businesses and reclamation businesses. As more is learned about customer information and decision support requirements, further commercial opportunities are expected related to decarbonising energy, business and industry and for climate change adaptation and mitigation. Data generated will help reduce waste and achieve environmental goals by establishing the efficiency and carbon footprint of the battery through its life and by transforming batteries into a tradable commodity asset rather than a product component/sub assembly, giving greater visibility of potential for "second" life prior to progressing to end of life reclamation.